Pilot to demonstrate scalability of Mobile Power's Technology: Delivery of power to 15 villages in Sierra Leone

Pilot to deliver power to 15 Villages and surrounding areas in Sierra Leone. Mobile Power has designed and tested an energy distribution ecosystem that supplies clean, affordable electricity to African off-grid households using a smart battery pay-as-you-go rental system. Prior to full commercialisation, Mobile Power is piloting its technology in real life operating conditions at scale. The core innovation of Mobile Power is in the cost-effective distribution of electricity off-grid. Mobile Power's "MOPO Batteries" are charged at centralised solar charging stations called "MOPO Hubs". The MOPO Batteries are then rented directly from the Hub or through Distribution Agents, who are paid on commission, travelling up to 10km from the hub delivering MOPO Batteries. Agents can then rent the Smart Battery Packs to remote customers using a mobile phone app. The MOPO Hub provides a powerful platform for commercial businesses, community services and development projects. For customers the solution requires no deposit, no financial credit or debt, and provides a whole household’s energy needs when and where it is needed. Our technology even enables it to work where there is no mobile phone coverage.